DEEP ORIGIN: EV’s have a privacy-problem that risks crashing the power grid – Commercial Strategy for the solution.

Traditionally, secure, private and trusted data sharing relies on a secret key given to a device by a trusted manufacturer. The key might be authorised at the factory, which was authorised to do so by a key at head office, which in turn was authorised by the key at a security services provider. This hierarchy of trust works, but it is vulnerable to attack.

Any hierarchical organisation or structure necessarily embeds "single point of failure" risks where a security breach at any point compromises everything below it. A problem at the top, whether accidental or malicious, leads to total system failure.

Interconnected networks, by contrast, allow problems and attacks to be contained, without affecting the rest of the system. The internet uses this to keep the world wide web running, even when undersea cables need repairing. A web of trust delivers this crucial robustness, which is a critical requirement for any trust-reliant infrastructure.

Furthermore, a web of trust can accurately quantify the level of trust for any given actor, to a degree which hierarchies can not. The deep tech at the heart of this project is a Zero Knowledge Web of Trust. Enabling the provider to maintain total privacy when sharing data, while simultaneously enabling the recipient to have trust in the data they receive.